Tribology of thermal sprayed nanocomposite coatings for ultra-low-wear in aero-engines

The aim of this project is to develop thermally sprayed nanocomposite coatings through incorporating reinforcement materials (e.g., graphene) into ceramic and cermet (ceramic + metallic) matrices via liquid feedstock based Suspension and Solution Precursor (SSP) thermal spray. Wear of various rotating, sliding and vibrating parts in aero engines is a major issue that requires frequent overhauls which wastes valuable time and resources. Aero engines operate at the harshest conditions with frequent thermal and mechanical cycling in extreme temperature differentials. Current coatings in the aero engines have a shorter lifetime and hence, there is a research need to identify and develop the materials and processes for the next generation of ultra-low-wear coatings.